Hyperlocal media with FollowThePlace

Hyperlocal media with Followtheplace, is a feasibility study supported by the TSB which will research and evaluate new innovative hyper-local services based on multimedia and active tags. Residents, tourists, local businesses and public institutions can all benefit from the new way of engaging on the fly in dynamic targeted discussions.